Baby Food

A social enterprise developing and selling baby food range.Innovative product design encouraging child developmentSteady income to Eaves and increased awareness/exposure of the Eaves brand. Creating employment opportunities.